Workshop on String Inflation After Planck

Cosmological inflation is an epoch of extremely rapid expansion of the Universe, in the first tiny fraction of a second after the Universe began. Inflation is remarkably consistent with cosmological observations, however, it lacks a convincing theoretical explanation. In particular, occurring at very early times, when the Universe was very small and energetic, inflation turns out to be very sensitive to the effects of quantum gravity. There has therefore been a large body of work trying to realise cosmological inflation from string theory, which is the leading candidate for a theory of quantum gravity.

Attempts to realise inflation from string theory lead to several fundamental and mathematical questions. String theory has not only the four spacetime dimensions that we observe today in the Universe, but six extra dimensions. These extra dimensions have to be compactified in a very special way -- yet to be fully understood -- in order for inflation to occur in our four dimensional spacetime. Compactification leads to a number of new degrees of freedom, called moduli, which must somehow be decoupled during inflation. This is known as the moduli stabilisation problem, and calls for a number of stringy ingredients -- rich in mathematics -- like instantons. Moreover, although string theory also requires a special symmetry known as supersymmetry, during inflation supersymmetry has to be hidden in some way. A complete mathematical description of this hidden supersymmetry is currently in development.

The purpose of this workshop is to bring together international experts working on these topics in a friendly environment with plenty of time for discussion and collaboration. New collaborations and projects will be initiated, addressing the above and other important questions in the light of the latest cosmological observations, e.g. from the Planck satellite. This research will connect the theoretical and mathematical foundations of quantum gravity to observations in the sky.

Potential impact
String cosmology is a new and exciting field of research, in which string theorists can help cosmologists interpret their data, and cosmologists can help string theorists develop, test and constrain models of Nature.

String Inflation and the Planck Satellite provide an outstanding example of this symbiotic relationship. Inflation indeed potentially provides the much needed link between string theory and observations. On one hand, models of inflation from string theory can leave characteristic patterns in the CMB, which cosmologists can search for. On the other hand, data from cosmological observations can stimulate new developments in string theory, rule out certain models of string inflation, and prefer others.

The Planck Satellite is funded by the European Space Agency, and UK scientists and engineers played a major role in its design, construction, operation and data analysis. UK theorists are also leaders in the field of string cosmology, with several internationally reputable groups (including the organisers). The workshop will strengthen this position, and provide an opportunity for UK scientists, including young researchers, to disseminate new results and build new international collaborations.

Moreover, the workshop will lead to developments that will direct future experiments and observations in cosmology, in which the UK will continue to play a leading role. The workshop will also lead to more formal developments in the mathematical and theoretical foundations of string theory, e.g. in our understanding of non-supersymmetric string compactifications and the non-perturbative ingredients of string theory, likely opening the way to new mathematics.

More generally, the research that will be explored during the workshop addresses fundamental questions which every human being ponders upon in some way - what was the origin of our Universe, and what was it like in its first moments of existence? Participants in the meeting will help disseminate this research to the wider public in their respective outreach activities, which are also instrumental in drawing more people and young people into science and engineering.